Protecting battery cells of electric vehicles

This project aims to model the effect of manufacturing processes on side crash performance because manufacturing processes can alter (either beneficially or detrimentally) its properties such as its yield strength, elongation and thickness. The outcome will be a validated model that can be used to design crash components. The research will consider but is not constrained by:

1. Building an understanding of current state-of-the-art of battery pack design
2. Identify material models that can be used for describing manufacturing and crash
3. Generate a low-cost design tool for designers
4. Validate the model for a battery pack suitable for 500km range

This falls within the Manufacturing the Future theme